The interaction of plasmonic nanoparticles with adsorbates

In this project, we will study the interaction of plasmonic nanoparticles with adsorbed atoms and molecules for applications in
sensing and photocatalysis. Plasmonic nanoparticles exhibit large light absorption cross sections when the light frequency is
resonant with the localized surface plasmon. The absorbed energy is converted rapidly into hot carriers which can then be
transferred to adsorbed molecules inducing chemical transformations or adsorbate transformations. We will study these
processes using quantum-mechanical atomistic modelling techniques to gain a material-specific mechanistic understanding
that will enable us to guide experimental progress towards efficient solar energy conversion devices.